TeamGenes

Magic Milestones Ltd delivers Project Management Office support to organisations that do
not have the capability or else require a holistic approach. Magic Milestones wish to develop
a digital service “Team Genes” that can be used to profile and create an ideal team for a
project based on their psychological profile and previous experience. This will optimise and
streamline the selection of teams and ensure the right people are deployed on the right project
at the right time.